Institutional intimacy: gender, contested sexuality and relationships in the 19th Century British Parliament

This PhD looks at individual encounters and intimate relationships, especially as experienced by women
and minority groups, that influenced the Nineteenth Century Parliament. The overarching research
question is: what 'work' was emotion (and specifically emotion tied to intimate relationships) doing in the
contemporary Parliament? What was the nature of intimacy's entanglement with elite politics and a
heteronormative masculinised political institution?
The PhD asks about currently under-researched areas of political/social history. How did the idealised
Victorian "sexless moral angel" interact with the "irrepressibly carnal" political man (Poovey 1989)? How
did contested sexualities queer traditional, binary oppositions? What evidence can we find of hidden
intimacies and clandestine affairs, and how were these described and interpreted by their protagonists,
and others? How were these dynamics refracted by class? What were the hierarchies of power-sexual
and non-sexual-within Parliament? What constituted a parliamentary 'scandal', and how did these play
out?